Cellular plasticity and senescence at the origin of lung cancer

Cancer is a leading cause of morbidity and mortality worldwide. Every year some 15 million new cancer cases are diagnosed, and over 8 million people succumb annually to a variety of cancer types. Some 1.5 million of the former deaths are directly assigned to lung cancer, making it the most common cause of cancer-related fatality. Despite the remarkable efforts in lung cancer research of the last decades we yet ignore the underlying mechanisms promoting malignant transformation. Consequently, the available tools for lung cancer early diagnosis as well as the therapeutic approaches at hand are not good enough to tackle this disease. Most of the lung cancer cases escape diagnosis until they are at an advanced stage, which results in around 85% of patients having a 5-year mortality from first diagnosis.

Identification of the cell that initiates lung cancer is still a controversial issue and it remains unknown to what extent it determines tumour phenotype. It has been speculated that different lung tumour subtypes arise from distinct cells of origin localised in defined microenvironments. It has also been proposed that stem/progenitor cells may originate lung cancer due to their prolonged lifespan and capacity for self-renewal and differentiation. In the case of solid tumours like lung cancer, however, where the identification of cancer stem cells or progenitor cells relies on the expression of surface markers, it is unclear whether tumours follow a stochastic or a hierarchical growth. A satisfactory model(s) elucidating lung cancer initiation and tumour heterogeneity is thus yet to be verified. Evidence recently obtained in different tumour models, including glioblastomas, pancreatic and intestinal cancers, showed that the cell of origin is a differentiated cell that after exposition to diverse sources of damage undergoes de-differentiation and acquires a premalignant "plastic state" that initiates cancer. We will test in this proposal how cellular de-differentiation affects lung cancer initiation and progression in a microenvironment of damage and/or oncogenic stress.

Cellular senescence is a defence mechanism that occurs when a single cell is afflicted by different types of damage or stress, including oncogenic stress. Usually, these cells arrest and divide no more, and are subsequently eliminated by the immune system. Senescent cells accumulate in premalignant lesions, including lung adenomas, where senescence is a defining feature. Senescent cells can however implement in different tissues a complex secretory phenotype (termed SASP) that includes pro-inflammatory and pro-tumorigenic factors when they are accumulated and not cleared, which may in turn promote cancer. Based on our preliminary results, we hypothesize that senescent cells may produce through the SASP a maladaptive gain of plasticity in nearby differentiated cells favouring lung cancer initiation. In this regard, we have observed in mouse lungs a close association between senescent cells and cells expressing pluripotency markers upon damage or oncogenic stress. We will determine whether senescence-induced plasticity is a potent oncogenic promoter in the lung.

We will employ mouse models where lung cancer has been induced either genetically or chemically, strains to manipulate cellular senescence and to induce de-differentiation processes, and lineage tracing approaches. We will acquire supporting data in a clinical oncology context through the analysis of human lung tissue samples. The overall purpose of this project is to achieve a better understanding of the mechanisms and processes contributing to lung cancer initiation at the cellular level, still a formidable challenge in oncology. Such fundamental knowledge is crucial to develop more efficient diagnostic tools, especially for the early detection of lung cancer, and novel therapeutic interventions and treatment modalities, therefore meeting an already existing and demanding clinical need.

Technical abstract
Our main objective is a better understanding of the mechanisms and processes that lay at the origin of lung cancer. In other tumour models, it is known that, upon damage and/or oncogenic stress, differentiated cells may undergo de-differentiation (gain of plasticity) acquiring malignant phenotypes. Since cell senescence is a response to damage and stress, and senescent cells can secrete pro-inflammatory and pro-tumorigenic factors, we hypothesize these cells can also induce in nearby cells de-differentiation processes favouring lung cancer initiation.
Our specific aims are:
(i) To induce lung de-differentiation processes upon damage (urethane treatment) and/or oncogenic stress (K-Ras activation). To do so, we will employ a regrogrammable mouse model transiently expressing the four Yamanaka factors. We will determine whether reprogramming-induced de-differentiation is an oncogenic promoter.
(ii) To capture early tumour cells expressing transiently or stably de-differentiation markers by using a lineage tracing mouse strain and FACS approaches. Cells will be subjected to RNAseq analyses and epigenetic techniques such as chromatin immunoprecipitation.
(iii) To address the interplay between cell senescence and de-differentiation processes during lung tumorigenesis. Senescence will be manipulated both genetically and chemically during lung cancer initiation. Lineage tracing approaches will allow us to perform longitudinal studies on the activation of pluripotency markers and how it relates to senescence. We will determine if senescence-induced plasticity is an important oncogenic promoter.
(iv) To identify factors secreted by senescent cells able to induce de-differentiation of nearby cells and/or malignant transformations. Microdissected sections of tumours from control and senescence-manipulated mice will be subjected to gene expression and protein arrays. Conditioned media from cultured senescent cells will be subjected to SILAC analyses.

Potential impact
The Pathways to Impact Assessment, the potential beneficiaries of this project on lung cancer are multiple and diverse reflecting the fact that it aims to deliver knowledge and know-how at three fundamental levels: molecular mechanisms, cell processes and pathological disorders.

Our expected advancements on the molecular front will be beneficial to:
- molecular biologists and cancer researchers, through the development of new techniques for the isolation of tumour precursor cells;
- oncologist consultants, which will have at hand a new tool to detect alterations during cancer initiation thanks to the characterisation of gene expression profiles and epigenetic changes of cancer precursor cells;
- drug discovery programmes, after the identification of new drugable targets in lung cancer initiation.

Our progress on better understanding the role of cellular senescence and gain of cellular plasticity processes will be very useful for cell biologists interested in cancer initiation, cell senescence and plasticity, stem/progenitor cells and cell reprogramming. Satisfactory results attained within this proposal may provide us with the grounds for the diversification of our own research towards the development of nanoparticles to specifically target senescent cells in lung premalignant lesions which in turn could eventually be of some use for translational researchers and engineers working in imaging and biomarker approaches.

On the pathological front, a better understanding of lung cancer initiation is crucial to develop novel tools for early detection the design of more efficient therapeutic interventions. In the former context Dr Robert Rintoul, Lung Cancer Lead Clinician at Papworth Hospital and Director of the Clinical Trials Unit, will directly benefit thanks to our already established collaboration. Given that senescence is associated with multiple cancers and premalignant lesions, the Cambridge Cancer Centre will directly benefit from our proposal. This includes Prof Sir Bruce Ponder, former director of the CRUK Cambridge Institute, through an ongoing collaboration. Cell senescence also operates in a multitude of chronic pathologies making our proposal thus of interest to a broader research community operating in basic and translational projects both in the UK and overseas.